Manufacturing solutions for high value induced pluripotent stem cell products (MS-iPS)

The project aims to develop the standards of practice and testing systems that will allow research on stem cells to be translated into the clinic. The primary focus is the use of induced pluripotent cells (iPS), but the project outputs are expected to be applicable to other types of cells, including embryonic stem cells (ES). The team will have the following roles within the project:1. To provide the cellular materials to enable assay development and cell testing2. To test the 'quality' of different cell populations i.e. their stability and differentiation potential3. To analyse the profile of gene expression of the cell populations4. To analyse the genetically imprinted regions in the cell populationsThe above approaches will allow the project members to correlate different cell characteristics with the regulation of specific genes, and/or genetic imprinting. With further development, these discoveries will form the basis of new assays and tests that are used in the production of therapeutically competent cells.